Glasgow Caledonian University and Strathclyde Partnership for Transport

To develop innovative solutions for managing the sub-surface water in the subway's tunnel system to provide wider environmental and economic benefits.